Adults' and children's friendships across social class and ethnic differences.

Public and political concern about the quality of everyday life in socially and ethnically mixed inner urban localities has intensified since the urban disturbances of summer 2011. This research will examine the somewhat neglected issue of the intimate micro social processes of friendship and how these relationships help to shape everyday life in diverse inner urban localities for adults and children. Thus we will examine adults' and children's friendships in 'super-diverse' (Vertovec, 2007) urban localities and explore what those friendships reveal about the nature and extent of ethnic diversity and social divisions in contemporary multicultural society. We will explore the extent to which adults and children become friends with those who are differently socially situated to themselves and examine how differences in social and/or ethnic background shape and impact on those relationships, addressing in particular the ways in which those differences are routinely negotiated and managed. Through a qualitative study of children's friendships in urban primary schools, their parents' thoughts on these and the adults' own experiences of socially and/or ethnically mixed friendships, we will contribute both theoretically and empirically to current debates around difference and diversity, social capital and social cohesion. Friendship is often assumed in policy and political terms to have an informal 'social glue' quality that has the potential to bring individuals together despite disparities and differences in their background. We will draw on the existing body of research on friendship and on social capital, which points to the possibilities and potentials of such friendships, and we will address the lack of empirically informed knowledge as to how such friendships are made, maintained, missed and interrupted in social environments characterised by extensive social difference and division.

The project is focused on the friendships adults and children make in and through primary schools. In super-diverse localities, primary schools can be places where adults and children who have very different lives are likely to meet and interact. We are interested in what adults think about their connections and relations with other parents and their children's friendships with their peers. In this context the project addresses how these relationships and friendships contribute to parents feeling part of - and taking part in - a school community and in how these experiences of friendship facilitate a sense of embedded-ness and belonging to the localities in which people live. The research will generate a data base of just under 100 individual and group interviews. This will comprise 72 in-depth interviews with teachers, headteachers, and parents, and 18-21 group discussions with primary school children (age 8/9), based on visual representations (socio-graphs) of their friendships. Interview themes will include: the teachers' views on the amount of social mixing visible in the children's friendships, and the school's contribution to school-community cohesion; the children's description of both positive and difficult points in their friendships, their awareness and negotiation of difference; and parents' understanding of and reactions to their children's friendships, how they and their children react to and seek to manage moments of difference, as well as parents' own friendship patterns and experiences. Our data will contribute empirical evidence to the often rather abstract debates on social cohesion; assess the potential of individual friendships to contribute towards that cohesion in heterogeneous areas, and offer data evaluating the role of the school in contributing to the development of resilient mixed communities and social cohesion.

Potential impact
The project is timely. Current policy interest in the possibilities of sociality, civility, community and informal forms of social capital for achieving social cohesion, inclusion and well-being mean that the project's potential impact is significant. One of the central ambitions of this project is to highlight ways in which schools and contemporary policy making in the field of ethnic and cultural diversity might usefully engage with the affective and intimate forms and practices of social interaction that are connected to local schools and environments. Policy makers will benefit as the study will contribute empirical evidence to the current debates on social cohesion. This project will add the necessary detail as to how children and adults develop relationships across social class and ethnic differences, and what degree of impact such relationships have on how adults and children understand and feel part of their locality and relate to 'others' within it. Additionally we will offer an evaluation of the role of the school in contributing towards building resilient mixed communities and developing social cohesion. This aspect of the project is likely to be also of value and interest to educational policy-makers and education practitioners. The data on children's friendships and parental attempts to manage these will be of interest to a range of education professionals, as these issues can contribute significantly to children's well being at school, and may be the subject of parental approaches to teachers, if children's friendships prove problematic. The issues covered in the research will have particular resonance for teachers, education providers and community organisations in diverse localities.

There are four main aspects to the way in which the research will dialogically involve policy makers, practitioners and users.

The first relates to local policy and community actors. We will convene a local advisory group drawn from the broader North London locality. The members will be selected from among key individuals within the case study schools, from parents and user networks across the public and third and community sectors, and academics with relevant expertise. This group will operate to enable and encourage an active process of knowledge exchange between the group, their networks and the research team. The group will meet twice during the project's lifetime. As well as allowing us to report on emergent findings, again the purpose will be to facilitate knowledge exchange, encouraging and enabling participants to suggest ways in which the project might fruitfully be developed. The meetings will be an opportunity for dialogue, rather than exposition.

The second relates to the national level. We will organise two end-of-project workshops, aimed at engaging with academics and wider audiences drawn from education, public policy and third sector organisations, and inviting them to engage with the findings that are emerging from the project.

The third is centrally expressed in the project's research design. This recognises the need for an iterative, active and reflexive engagement with key stakeholders, such as the head teachers and teachers, in order to feed in findings, discuss meanings, and 'test' interpretations and policy implications. Project interviews with headteachers will include dialogue about the project's findings. The issues arising from the fieldwork will be discussed in a more detailed way with these participants from the start and throughout the project.

The fourth relates to the possibility and necessity of wider public engagement. We will be utilising various media to open up discussion around the project, including a project web-site, the use of a blog, and through radio programmes such as Radio 4's Thinking Allowed.